A GNSS/RTK Localization-based Agri-Robot Digital Twin for Precision Agri-tasks in Crop Fields

Scientific Background: The UK agricultural sector is struggling to attract skilled workers to carryout essential agricultural tasks that were once saturated before the UK left the EU. On top of this current global events such as war and climate change have had a catastrophic effect on the agricultural supply chain. To help combat the shortages in labour the UK agricultural sector needs automate the farming role that have labour shortages. This is especially pertinent in roles such as crop harvesting where labour shortages are declining at an alarming rate. This could easily be rectified by replacing this labour shortage with autonomous harvesting machines.

A key issue in this area of automation is that some crops block out the gps signals that the robot uses to navigate from waypoint to waypoint. A solution to this is to develop a GNSS RTK robot system to provide accurate longitude and latitude coordinates for the robot to navigate from location to location. In addition to this a cost coverage path planning algorithm will be developed which should minimise the cost of the robot's navigation when carrying out tasks. This simultaneously reduces fuel costs; environmental costs and it also means a higher profit margin for farmers.

Research Methodology: The research methodology used in this project will be entirely quantitative. The project first involves the creation of a digital twin of the system. This will be implemented in the ROS gazebo environment. A complete cost coverage path planning algorithm will be created to that will be a continuation of the student's MSc project. After the algorithm and GNSS correction methods have been tested in a simulated environment. A physical robot will be built that will use the algorithms that were implemented on the digital twin. Finally, an application will be made to control and track the robots' position on a map.

Training: The student has been trained for a year at the University of Lincoln. They have undertaken an MSc in Robotics and Autonomous systems which covers the basic skills required for the project such basic CAD, mechatronics, programming, Machine learning and computer vision. During this PhD the student will improve their skills in these areas.

Potential impact
The proposed CDT provides a unique vision of advanced RAS technologies embedded throughout the food supply chain, training the next generation of specialists and leaders in agri-food robotics and providing the underpinning research for the next generation of food production systems. These systems in turn will support the sustainable intensification of food production, the national agri-food industry, the environment, food quality and health.

RAS technologies are transforming global industries, creating new business opportunities and driving productivity across multiple sectors. The Agri-Food sector is the largest manufacturing sector of the UK and global economy. The UK food chain has a GVA of £108bn and employs 3.6m people. It is fundamentally challenged by global population growth, demographic changes, political pressures affecting migration and environmental impacts. In addition, agriculture has the lowest productivity of all industrial sectors (ONS, 2017). However, many RAS technologies are in their infancy - developing them within the agri-food sector will deliver impact but also provide a challenging environment that will significantly push the state of art in the underpinning RAS science. Although the opportunity for RAS is widely acknowledged, a shortage of trained engineers and specialists has limited the delivery of impact. This directly addresses this need and will produce the largest global cohort of RAS specialists in Agri-Food.

The impacts are multiple and include;

1) Impact on RAS technology. The Agri-Food sector provides an ideal test bed to develop multiple technologies that will have application in many industrial sectors and research domains. These include new approaches to autonomy and navigation in field environments; complex picking, grasping and manipulation; and novel applications of machine learning and AI in critical and essential sectors of the world economy.

2) Economic Impact. In the UK alone the Made Smarter Review (2017) estimates that automation and RAS will create £183bn of GVA over the next decade, £58bn of which from increased technology exports and reshoring of manufacturing. Expected impacts within Agri-Food are demonstrated by the £3.0M of industry support including the world largest agricultural engineering company (John Deere), the multinational Syngenta, one of the world's largest robotics manufacturers (ABB), the UK's largest farming company owned by James Dyson (one of the largest private investors in robotics), the UK's largest salads and fruit producer plus multiple SME RAS companies. These partners recognise the potential and need for RAS (see NFU and IAgrE Letters of Support).

3) Societal impact. Following the EU referendum, there is significant uncertainty that seasonal labour employed in the sector will be available going forwards, while the demographics of an aging population further limits the supply of manual labour. We see robotic automation as a means of performing onerous and difficult jobs in adverse environments, while advancing the UK skills base, enabling human jobs to move up the value chain and attracting skilled workers and graduates to Agri-Food.

4) Diversity impact. Gender under-representation is also a concern across the computer science, engineering and technology sectors, with only 15% of undergraduates being female. Through engagement with the EPSRC ASPIRE (Advanced Strategic Platform for Inclusive Research Environments) programme, AgriFoRwArdS will become an exemplar CDT with an EDI impact framework that is transferable to other CDTs.

5) Environmental Impact. The Agri-food sector uses 13% of UK carbon emissions and 70% of fresh water, while diffuse pollution from fertilisers and pesticides creates environmental damage. RAS technology, such as robotic weeders and field robots with advanced sensors, will enable a paradigm shift in precision agriculture that will sustainably intensify production while minimising environmental impacts.